'To Those Who Knew Him Best Because They Loved Him Most" : The Role of Grief and Family Networks in Preserving Exploration Histories

This project brings an interdisciplinary approach to the question of how the immediate family of polar explorers influenced
and shaped their legacy, their place within public memory, and the archival collections that inform our research today